University of Brighton and Family Law Partners (UK) Limited

To embed knowledge engineering expertise to develop a rules based decision support system to underpin a novel model of family law provision.